I-PlanR - Intelligent motion Planning for Robotics

In robotics, being able to plan robustly and efficiently in a complex environment is still a challenge, yet so important to make it easy to teach and program robots to be able to operate in dynamic workspaces. We will tackle this problem by benchmarking state-of-the-art planning algorithms on a list of relevant problems and use this to test the feasibility of a new approach to engaging multiple planning strategies. We will disseminate our results and developments benefiting from an Open Source approach to the community. This will speed up future development of new planning algorithms.